Zero Emission Powertrain for Large Off-Highway (Project ZEPLO)

Project ZEPLO (Zero Emission Powertrain for Large Off-highway) is a collaborative industrial research project between JCB and Hyperdrive Innovation. The partners will bring together their expertise to explore a range of zero emission powertrain technologies which will be applied to heavy duty off-highway machinery as necessary part of the road to zero initiative.